Low-altitude solar UAV

The use of unmanned aerial vehicles (UAV) both within the UK and internationally is a rapidly growing industry. As we emerge from the COVID pandemic, UAVs represent a significant growth industry in the UK economy and present an opportunity to reduce the CO2 emissions of industries reliant on aircraft for their operations. Many small low-altitude UAVs (<20kg) are battery powered with fixed-wing and quadcopter configurations commonly limited to less than an hour flight time, this restricts the application of UAVs to wider markets. Limosaero's low-altitude long-endurance solar powered UAV will significantly extend flight time, operate without carbon emissions and therefore present an opportunity to grow the UAV industry and help deliver on the government's net zero ambition. The use of our product by our customers will directly offset CO2 by providing a zero-emission alternative to traditional fuel powered flights (e.g. tasks typically completed using traditional small manned-aircraft and helicopters).